Medieval Russian Social and Economic "Connectedness" in the 12th and 13th Centuries: Vernacular Textual Dissemination, Connection Arrays and Short-Pat

My proposed thesis will examine the social and economic "connectedness", as attested by birchbark documents, of
select cities in 12th-13th century Rus'. Here, social connectedness is defined by kith and kin relationships, and economic
connectedness as trade-related activities (and what may be termed "co-worker" relationships) such as the fur-trade. My
thesis aims to answer several questions. 1) Which cities were connected by social/economic networks in birchbark
communication (including by its means of dissemination: river and road routes, and messengers). 2) How strong were
these networks across distances (which may be charted using sociomatrices, incidence matrices, graph theory, and
digital humanities technologies). My thesis aims to visualise these networks using digital tools, such as Gephi, and to
make this research available to others in the field. My thesis will primarily use birchbark documents, but other documents
(such as the First Novgorodian Chronicle) will be consulted. The social and economic networks present in these
birchbark documents will be analysed using social network analysis methods - namely graph theory, matrices
(sociomatrices and incidence matrices), and digital tools for visualising and manipulating textual data.